Ukraine's hidden tragedy: understanding the outcomes of population displacement from the country's war torn regions

Since the beginning of the conflict in eastern Ukraine, and the annexation of Crimea, approximately 1.7 million Ukrainians have been internally displaced and are facing an uncertain future. The majority have experienced a significant drop in living standards, problems in accessing services such as health care, difficulties in obtaining suitable work and an overall lack of support for their situation. Furthermore, the displacement has had a significant impact on individual identities with people forced away from their 'homelands' while at the same time feeling abandoned by their state. While the conflict has gained a great deal of international attention, this is mainly focussed on the actions of the Russian and Ukrainian states and the former's relationships with the rest of the world as a result of the war. Attempts at conflict resolution also focus on state level issues and thus the experiences, problems and voices of those internally displaced remain unheard. The project's overarching argument is that meaningful post-conflict reconstruction, and reconciliation, cannot take place without a full understanding of problems that people displaced by the conflict face and their full incorporation into social, economic and legal structures within the country.

This project addresses this gap by interviewing those displaced by the conflict as well as those charged with assisting them. The key areas it explores are centred around their legal and social status, their everyday experiences, their ability to obtain work in their new locality and how they cope with their new challenges. This will involve over a 100 in-depth interviews in multiple locations in Ukraine. The research team is interdisciplinary, with investigators from social geography, law, politics and economic geography, ensuring that differing approaches and methodologies will be brought together throughout the research. As well as the individual experiences, the research also examines how local and national authorities have attempted to assist this group and the barriers they have faced in doing so. Once this has been fully understood, the project then looks to the actions of the international community, such as the EU, UN etc, and how their actions have assisted/impacted upon the lives of internally displaced people. Together these research areas will provide deep understandings of the many problems that internally displaced people face in Ukraine and how institutions, both state and NGO, can best provide assistance. Importantly, the research will also explicitly explore how internally displaced people can be more meaningfully involved in civil advocacy and political decisions at central and regional levels

Given the scale and urgency of the issues that the research explores, its findings will be of interest to a wide range of policy makers, government/NGOs representatives and academics. Through its interviews and public engagement events, the work will also provide a voice and pathway into debates for internally displaced people who are far too often unheard. The ground level data that the project will produce, contextualised by a deep engagement with policy reports and legal documents, will provide the basis for evidence-based policy development by the Ukrainian government, the EC and the UN/NATO etc. The project will also produce accessible guidelines for internally displaced people, based on the research findings, to help them access the services that they need. These outcomes will combine to improve the lives of this group and to ensure they have a voice in future policy developments. Based around the concept of necropolitics, the research's theoretical base will ensure that the project has a broad academic engagement and will provide comparative elements to debates surrounding the problems internally displaced people face in other conflict torn regions.

Potential impact
Given the scale and urgency of the issues that the project focuses upon, its outputs, academic benefits and policy engagements will have long-lasting impacts in the policy, public engagement, State and NGO spheres. The project is already engaging with a wide variety of state and non-state actors through pilot study research, already begun projects looking at similar issues in Russia, and discussions on the proposed research. Throughout the research, the project engages with a wide range of domestic and international audiences through policy talks, public presentations, social media engagement, round tables, and provides political, NGO and public policy interventions. Perhaps most importantly the project brings together potential post-conflict stakeholders, and provides a much needed voice to those in the region, enabling a more integrated approach to support internally displaced people to be developed.

Through its interviews and public engagement events, the project will also provide a voice and pathway into debates for internally displaced people who are far too often unheard. The ground level data that the project will produce, contextualised by a deep engagement with policy reports and legal documents, will provide the basis for evidence-based policy development by the Ukrainian government, the EC and the UN/NATO etc. For the successful reconciliation and reconstruction of post-conflict Ukraine all of these organisations, as well as local/national/international NGOs, will need to work together. This project will play a part in facilitating this. The project will also facilitate links between local NGOs and Civic groups and international organisations who have an interest in the area, such as the International Committee of the Red Cross, HelpAge International, the International Organisation for Migration, in order to develop two way dialogues on the needs of the region and the skills and expertise the International NGOs have to offer.

As well as a strong policy impact the project is also committed to strong public and NGO engagement. To increase the engagement of internally displaced people with civil society efforts on conflict resolution/transformation, democratic participation in resolving local issues and meeting the challenges of sustainable local development training, workshops for this group will be held in cooperation with the project's partner NGO, Dobrochyn. To involve internally displaced people with creative activities, which will increase their integration, numerous masterclasses/workshops will be developed and curated by the project's partner IZOLYATSIA Platform in Kyiv. In recruiting people for events, special attention will be given to ensure that women, ethnic minorities and people with disabilities are fully involved to enhance their capacities for civil engagement. Within post-conflict resolutions often these groups are underrepresented which, it can be argued, leads to everyday issues not receiving enough attention at the expense of political or macroeconomic discussions. Based on the project's findings, a post-project goal is the creation of a helpline and the creation of a mobile phone application, both of which will provide free guidance to internally displaced people (funding will be sought from international NGOs.) Funding will be applied for from the Erasmus+ scheme for academics displaced by the conflict to spend time at the University of Birmingham.